Intelliweed

Aria Kinetica has developed a novel applicator for weedkiller, which uses far less chemicals to achieve superior results to existing products. This will directly reduce the costs for growers and the environmental impact of the agrifood sector. In this project we secure external expertise to help us assess the techno-economic feasibility of our innovative system. We will also scope and cost the delivery of several pre-commercial prototypes, which will show our product's benefits to early adopters. Successful delivery of the project will allow us to raise follow-up investment and generate first revenues within a year.